University of York and Rolls-Royce plc

To enable the transition from a set of expensive and dated proprietary UML-based modelling tools to a standardised, scalable and open-source collaborative model-based engineering infrastructure.